Models and applications of quantum measurement in superconductors and quantum electromechanical systems

Fabrication techniques have progressed to the stage where it is possible to manufacture superconducting circuits and mechanical devices with feature sizes of a few billionths of a meter - the nanoscale. At these length scales devices must be described by the laws of quantum physics. These quantum effects can be used to dramatically aid in a number of tasks in information processing, communication, and metrology. At present, a realistic, complete model of quantum measurement in these systems is lacking. This project aims to fill this gap in our knowledge. The resultant theory will be applied to study how quantum effects in nanotechnology can be exploited to aid in applications such as information processing and metrology. It is believed that these applications will act as an enabling technology for future experiments in basic science.The proposed programme stands at the boundary between two key EPSRC research priorities - quantum information processing and nanoscale research.The research will be undertaken at the Quantum Information and Quantum Optics Theory group (Imperial College), taking advantage of the existing quantum information and quantum measurement expertise in the group. A vital part of this project will be close interaction with experimentalists at the National Physical Laboratory.